QGMS: Quantum Geonium Mass Sensor. A route to market feasibility

The Geonium Chip developed and patented by Dr Jose Verdu and his team in the Centre for Quantum Studies at the University of Sussex has significant potential as a core analytical technology in accurate mass spectrometry. The Geonium co-planar Penning trap will enable development of a Fourier Transform Ion Cyclotron Resonance Mass Spectrometer (FT-ICR MS) without the need for a large super-conducting magnet thus greatly reducing the cost and footprint of such an instrument. This will allow a wider range of applications to be addressed by this more deployable and accessible instrument. The feasibility of cooling the ICR cell by an integrated cryostat assembly will be investigated. Potential end users will be contacted and their requirements collected to determine the specification of the instrument. The feasibility of routes to market with industrial partners will be investigated by Polestar Engineering in partnership with the University of Sussex and ICEoxford.